Orogenic granites: Windows into Caledonian crustal evolution

Most granite magmas form from significant proportions of crustal melting. Granites therefore serve as important windows into unexposed parts of the Earth's crust due to their ability to inherit the chemical fingerprint of their source regions. The Caledonian granites of northern Britain have enabled distinct crustal terranes to be identified and distinguished and have helped unravel the history of crustal accretion during the Caledonian Orogeny. The Great Glen Fault has long been recognised as one of the major terrane boundaries across Scotland, separating the Moine and Dalradian supergroups. Most models assume as much as 1200km of sinistral displacement along this major tectonic feature based largely on the apparent differences in metamorphic histories between the Moine and Dalradian groups. However, recently obtained metamorphic ages from both sides of the GGF have cast doubt on the different metamorphic histories of these terranes. This has led some to propose a radically different model for Caledonian accretion, more akin to recent suggestions for the Himalayas, with much reduced lateral displacements along major strike slip faults (Searle, 2021). Key to testing this is establishing the history, ages and compositions of granites now offset by the GGF. This work will focus on two particular granites: Strontian and Foyers, which were once thought to be have been a single pluton by Kennedy (1946). Both granites show a tonalite-granodiorite-adamellite composition, both have similar Nd-Sr isotopic compositions, both are associated with hornblende-bearing appinites (Marston, 1971, Archibald et al. 2022) and both have indistinguishable U-Pb zircon ages (425 +/- 3 Ma for Strontian; 424 +/- 4 Ma for Foyers granite; Rogers & Dunning, 1991; Oliver et al. 2008). A more recent study suggests that the Foyers granite has its counterpart in Donegal, Ireland, while the counterpart to Strontian resides in the Moray Firth (Prave et al., 2024). Interestingly, drill core 12/23 - 1 from the Moray Firth includes an undated, faulted granite. This project aims to apply much needed high precision dating to test these models. These high precision ages will further enable the emplacement mechanism of granite plutons more generally to be investigated. In addition to U-Pb dating, zircons also retain a reliable record of the source regions of granite magmas through their stable (O) and radiogenic (Hf) isotope compositions. The key aim of this project will therefore be to establish how the source regions beneath both granites compare to each other and to those in Donegal and the Moray Firth using O and Hf isotopes